Apps for Arts

BUILD YOUR OWN FESTIVAL APP
Create an interactive smartphone guide for your festival visitors without the expense and hassle of employing an agency. Work from your desktop. Control the process. Publish to the Apple Store and Google Play.